Novel global One Health surveillance approach to fight AMR using Artificial Intelligence and big data mining

Understanding of the risk and direction of antimicrobial resistance (AMR) spread through food-borne routes, and development of interventions to limit the spread of AMR within and between humans, animals, environment and food is a significant challenge, requiring a 360-degree investigation of a complex, interconnected system of humans, animals, environment on one hand and geographical, societal and climate-related variables on the other. **This project will develop a monitoring system using AI and advanced tech to detect AMR spread in the interconnected human-animal-environment-food system ('One Health').**